AI HUB IN GENERATIVE MODELS

Generative Models are AI models that can generate data. Recently researchers have shown that by training these models on large amounts of data (text data from the internet and images) these models learn to understand the regularities of our text and image world so well that they can generate responses to questions and create new images with surprising fidelity. This heralds a new era in which computers can assist humans to carry out tasks more efficiently than ever with significant opportunities for society, science and industry. However, these advances need significant research still -- how to make them train efficiently on different problems, how to understand their reliability and adherence to ethical norms.